BIO-CAPITAL

Biodiversity protection and restoration are critical for maintaining the ecological balance and ensuring the planet's sustainability. In the absence of sustainable management and protection of natural resources, the negative impacts of climate change and other environmental issues will only increase. Private investment can be a critical tool that has the potential to play a transformative role in financing conservation and restoration efforts, as public financing alone may be insufficient to address the scale of these challenges. By activating innovative sustainable finance solutions and incorporating technological advances within the field of geospatial analytics, the project can attract private investment in a way that benefits the environment and secures investors’ confidence. BIO-CAPITAL project is going to develop and implement an interdisciplinary research and innovation endeavour by combining actions in the three fields of (i) Biodiversity protection and restoration, (ii) biodiversity-friendly Financing mechanisms and (iii) advanced Space Technology. The implementation will involve three key steps to leverage innovation. First, BIO-CAPITAL will analyse, understand and learn from UCs. Second, it will elaborate, monitor, and demonstrate through UCs. Finally, it will co-develop, implement and amplify back to the UCs. BIO-CAPITAL will engage stakeholders through iterative processes, in order to reach shared views on the aforementioned three stages and how they can be effectively combined to increase financial flows for biodiversity protection, restoration and sustainable utilisation.